Development and application of a new technology for the targeted management of biofilms in human chronic wounds

"Wounds to the skin normally heal quickly and efficiently, but this is not always the case. In fact, across Europe over 80 million people are currently suffering with a range of wounds that fail to heal. These chronic wounds can remain unhealed for many years, significantly decreasing quality of life and increasing the chance of developing major complications, including death. While there are many different causes of chronic wounds, recent studies have revealed the important role of bacteria and biofilms.

Biofilms are complex and challenging, broadly defined as a group of microorganisms (usually bacteria) which come together to form a community, surrounded by a sticky matrix of sugars, proteins and DNA. Biofilms are surprisingly common in the environment, found in rivers, soil, inside pipes, on boat hulls and covering almost any moist surface. Our bodies are also home to biofilms, the dental plaque on your teeth, the bacteria living in your gut and more. While these are generally harmless, biofilms in chronic wounds can become a major clinical problem, impeding the body's natural ability to repair. Crucially, bacteria in wound biofilms can be up to 1000 times more resistant to current treatments.

Fourth State medicine have developed an innovative new technology for the management of wound biofilms. Using a mixture of gases and electricity we will develop a new advanced wound dressing able to selectively target problematic biofilm bacteria. A key aspect of this proposal will be ensuring selectivity to manage these biofilm bacteria, while supporting the presence of beneficial bacteria. This is essential as at least 400 different types of bacteria, many of which are beneficial, cover our bodies. Our new technology will easily integrate into existing wound devices, ensuring rapid translation into wound care clinics across the world."